Lupe Technology - Energy Recovering Vacuum Cleaner (ERVaC)

Vacuum cleaners are an essential part of any domestic or commercial hygiene schedule, and
represent a dynamic and lucrative market for product manufacturers. In recent times, vacuum
cleaners have come under increased regulation in terms of energy efficiency, as well
consumers demanding more in terms of performance, allergy protection and aesthetic design.
The Energy Recovering Vacuum Cleaner (ERVaC) project will develop a proof of concept of
a revolutionary alternative system configuration to traditional vacuum cleaners. This new
configuration offers a number of significant advantages on multiple performance metrics, and
the ERVaC project will both practically demonstrate those benefits and demonstrate viability
for a future consumer product.